ATG-IT cyber security application

"AT ATG-IT, For over 27 years we have managed and maintained our clients IT requirements, working as specialised partners in developing and managing technology that makes an effective difference to their financial success.
Technology has never been more important in running a business, so choosing a successful partner to help and guide you to a solution/s that will make the best of your investment is crucial.
At ATG we have vast experience through investing in engineering skills to deliver leading technology, allowing you to concentrate on the business in hand. Our skilled Technical Support Engineers are all educated in different aspects of the industry, such as Cloud and security, giving our clients a complete reassurance in all we do.
We value your interest and taking time to visit our website, please contact one of our team today to find more about the services we offer.
"